China Kadoorie Biobank

Worldwide non-communicable diseases (NCDs), including IHD, stroke, cancer, and diabetes, account for most adult deaths and disabilities. Although several modifiable causes (e.g. smoking, hypertension, dyslipidaemia) of major NCDs are well known, they do not fully explain the large variation in disease rates between countries or between regions within countries including China. Moreover, even for some well-established risk factors (e.g. alcohol, adiposity or diet), substantial uncertainty persists about their causal relevance for specific NCDs or the mechanisms underlying their associations with such diseases. Large prospective biobank studies conducted in diverse populations around the world, with heterogeneity in risk exposures, disease rates and genetic architecture, are required to reliably assess the relevance of non-genetic and genetic risk factors (and their interactions) for NCDs.

China Kadoorie Biobank (CKB) is a prospective study of >512,000 adults who were recruited from 10 areas across China during 2004-08, with extensive questionnaire and physical measurement data collected at baseline and subsequent resurveys (2008, 2013-14, 2020-21) and with long-term follow-up for mortality and any episodes of hospitalisation. These exposure and outcome data are complemented by assays of stored biological samples, covering genetic, multi-omics, chronic infection, and other biomarkers. This proposal is seeking support to maintain, enhance and share the CKB resource over the next five years, including: (i) managing and sharing the data with the wider research community using a new cloud-based platform; (ii) continued follow-up for fatal and non-fatal disease outcomes; (iii) ascertainment, adjudication and sub-phenotyping of major diseases; (iv) resurvey of ~25,000 participants with enhancements; (v) secure bio-repositories with large-scale DNA extraction and plasma sample reformatting; (vi) supporting further large-scale genomic and multi-omics assays; and (vii) maintaining and enhancing IT infrastructure and systems.